Queerness, community and cinema: exploring Birmingham's queer cinema heritage through place and lived experience

This research project is an extension of the Wonderland project that was produced by Flatpack Film Festival in Birmingham. Wonderland aimed to explore the meaningful and varied connections between Birmingham residents and their beloved cinemas. The aim of this research is to continue exploring these connections, however, with a focus on the LGBTQ+ community of Birmingham. Representation, identity and community can be interlinked through cinema, creating spaces of significance for marginalised populations to converge and celebrate a common cultural experience and shared identity. Exploring the intersections of identity, space and place in the context of cinema exhibition, this will be the central focus of this research project with a specific focus on engaging with the queer community. The central questions that are guiding this research concern how cinema has impacted the queer communities within Birmingham and the extent to which cinema-going has affected queer identity of people within Birmingham. The methodology combines multiple methods of praxis in order to collect and produce information on subjects who have been excluded from traditional studies of human behaviour. These methods include interviews, walking tours and use of archives.